NCC Operations Limited and Carbon Threesixty Limited KTP 22_23 R4

To transfer and embed Tailored Fibre Placement Technology, that will enable the design, development and manufacture of highly optimised light-weight higher performing composite components and structures.